Audio Data Exploration

The “Audio Data Exploration” project is a collaboration between Audio Analytic Ltd. and the Centre for Digital Music & Centre for Intelligent Sensing at Queen Mary University of London (QMUL). Compared to mathematical, textual or visual data, audio data has remained largely underexploited and undervalued, and thus represents a significant opportunity to grow innovation and to develop new markets. While Automatic Speech Recognition and Music Analysis have seen a fairly recent boom in their industrial value, Automatic Environmental Sound Recognition needs new R&D to solve broader sound recognition challenges. Such advanced audio data analysis and modelling techniques can indeed create value across a variety of applicative domains. While proven markets include Professional Security and Home Security, a range of novel markets can be developed in many domains including Multimedia Database Indexing, Environmental and Industrial Monitoring, the Internet of Things and more. The project will gather the newly developed audio analysis and modelling techniques into a demonstrator instantiated as a “Personal Audio Space Indexer”.